MDF Recycling - Establishing Networks for R&D and Exploitation in the Turkish Market

MDF Recovery (MDFR) is an innovative UK micro-company that has developed the world's first continuous process that recycles medium density fibreboard (MDF).

MDF is a material found in every home, office, and retail environment. Despite its popularity, it is considered unrecyclable. MDFR's solution economically recovers wood fibres from recycled MDF, creating a circular, sustainable, low-cost, raw material for re-use.

As MDF is produced and used in almost all global territories, it is important that MDFR exploits its technology overseas in addition to the UK market. This increases export revenues for the UK economy and enhances the reputation of the UK as a centre of excellence for R&D.

This project will focus on establishing the potential for creating networks for R&D and technology development in Turkey, the world's second largest producer of MDF. It will explore opportunities for collaboration within the entire MDF supply chain and feed into MDFR's future exploitation planning. Lessons learned might also support similar activity in other territories.

The goal is to establish MDFR as the world's leading supplier of technology solutions for the MDF recycling sector.